BriefBike – A Better Bicycle for City Transport

We believe the future of city transport is clean, healthy, and always with you. We're creating an e-bike that's as easy indoors as a roller-case, with room for whatever you need to carry, and it flicks open instantly, ready to ride with a reassuring 'clunk''. This will eliminate concerns over storage and theft, which we have found are major concerns for people who would like to cycle more.

We want to change transport behaviour: Reducing climate change and respiratory disease; helping people get active; and making our cities socially connected places where we move past each other at a human level. Electric cars alone can't solve these problems. We need to find more efficient and healthy ways to move around our cities. We believe that our BriefBike is the answer -- an e-bike you can conveniently keep with you, ready to ride whenever you feel like it.

Working with experts in design and manufacturing, we're creating a series of mock-ups and working bikes that we can test -- both in the lab and with real users. At the end of the project, we'll have a patented design that we know works and that people love. Our product will make it much more practical and appealing to travel by bike.

Bike sales are already growing rapidly across Europe, driven primarily by growth of e-bikes. For example, last year total bike sales grew 34% in Germany and 25% in the Netherlands. Currently, the UK produces less than 0.5% of the 20 million bikes sold in Europe each year, but this isn't because they're all produced in Asia, 65% of them are produced in the EU. We will work with existing automotive and aerospace supply chains within the UK to produce our bikes using modern, automated and scalable methods.

The time is right for the UK to lead the most rapidly growing transport sector -- e-bike production